to follow

This student is enrolled on the Interdisciplinary Bioscience DTP CDT funded through EPSRC CDT grant. The research project and department will be chosen at the end of the first year of study and this record will be updated shortly after.